Covert Mobile Facial Recognition Resubmission

Human Recognition Systems (HRS) builds biometric solutions for a number of industries and
has successfully deployed solutions for government and commercial organisations over the
last ten years. Military, policing and counter terrorism operations around the world are key
beneficiaries of biometric technologies and HRS has deployed portable and mobile biometric
systems for the UK Military in operational environments.
During the course of delivering solutions into the military, through feedback and market
observations HRS has recognised the potential for mobile enhanced facial recognition from
crowded places.
This project will enable HRS to assess whether the market exists through qualitative
interviews with both operational and senior officials in the UK and US and to quantify the
market in terms of potential size through quantitative research.